A longitudinal investigation into eating and sensory processing in autistic people.

Autism is a neurodevelopmental difference characterised by socio-communicative difficulties, restricted/repetitive behaviours, and differences in sensory reactivity (Diagnostic and Statistical Manual of Mental Disorders, 2013). Atypical eating behaviours are over 5 times more common in autistic children than non-autistic controls (Baraskewich et al., 2021), and while the research in non-psychiatric populations of autistic adults is limited (Rastam, 2008), the high rates of autism traits and diagnosis amongst eating disorder patients supports a link between atypical eating and autism (Carpita et al., 2022; Dell'Osso et al., 2018; Huke et al., 2013). A number of possible explanations have been posed for this such as reduced interoception in autism (Adams et al., 2024). However, the significant sensory processing differences in autistic people including those found by Dr. Puts' lab: (Asaridou et al., 2024; He et al., 2023; Puts et al., 2014) as well as anecdotal evidence, suggests that sensory processing may be a contributory factor. This link between sensory processing and atypical eating is supported by the self-reports from autistic people (Brede et al., 2020; Kuschner et al., 2015) and autistic children's parents (Mayes & Zickgraf, 2019). One single longitudinal study shows that questionnaire measures of sensory reactivity correlate with food acceptance in autistic children at two timepoints (Suarez et al., 2014). However, sensory measures have historically been only questionnaire-based, which are reductive and thus, do not reflect meaningful variance in precise sensory profiles. Furthermore, they confound different levels of sensory processing, including perceptual sensitivity and affective responses (He et al., 2023). Objective measures of sensory processing, and those that assess low-level sensory processing as is done in the InPuts lab, such as psychophysics (e.g. Powell et al., 2025), and EEG, can give better insights into the mechanisms that might underlie both sensory processing and eating difficulties.

The EU-AIMS/AIMS-2-TRIALS consortium is the largest global autism consortium, based in Europe. AIMS includes two studies of autism focusing on biomarkers of autism; the longitudinal European Autism Project (LEAP, 6-35) and Preschool Brain Imaging study (PIP, 3-7) with three timepoints each. At each time point, participants complete a sensory questionnaire (Short Sensory Profile, McIntosh et al., 1999) (LEAP), and Sensory Experience Questionnaire (PIP and LEAP-T3, Baranek et al., 2006) and questionnaires which include questions on eating habits. In both consortia, participants complete an EEG auditory mismatch negativity task (Näätänen et al., 1978) - a test of auditory adaptation. In LEAP participants also underwent a battery of psychophysical auditory and tactile tasks e.g. as in Powell et al. (2025). Finally, gut biome data are available for these participants. The overall aim of my PhD is to test whether sensory differences interact with